'The Nature of Reconfiguration In Giant Planet Magnetospheres'

Variability, or 'reconfiguration', in the size and global plasma content of the magnetospheres of the planets Saturn and Jupiter may be driven by different physical processes. In this project, we aim to focus mainly on three of these through a combination of theoretical modelling and observation:

(1) The solar wind driver: We aim to model the response of the gas giant magnetospheres to changes in solar wind dynamic pressure, capturing an effective 'compressibility' for these systems. We will also investigate how this compressibility is affected by changes in plasma pressure within these magnetospheres.

(2) The internal driver, periodic: We will aim to model some of the Cassini spacecraft observations near / at Saturn equinox, in order to further investigate the periodic dynamics imposed on the outer magnetospheric disc by the planet's 'rotating anomaly / camshaft signal'.

(3) The internal driver, secular: Jupiter's auroral oval displays occasional few-degree shifts in location, which apparently are due to dramatic internal magnetospheric reconfigurations. We aim to perform a more extensive characterisation and investigation of the contribution made to these episodes by two principal mechanisms: (i) Variations in volcanic activity of Jupiter's moon, Io; (ii) Variations in internal plasma pressure of Jupiter's magnetosphere.